A critical history of British dance teaching: Creating and reactivating the archive of the Imperial Society of Teachers of Dancing (ISTD).

A critical history of British dance teaching: Creating and reactivating the archive of the Imperial Society of Teachers of Dancing (ISTD).